WIST - Wing Integrated Systems Technologies

Airbus is running a strategic programme called ‘Wing of the Future’ as part of the UK Aerospace Technology Institute funding initiative. The overall aim is to secure a robust set of innovative technologies at the integrated wing-level and an industrial capability to deploy those concepts in order to ensure Airbus’ programme needs related to wing can be satisfied over the next twenty years.
‘Wing Integrated Systems Technologies’ WIST is a key project within the Wing of the Future Programme and will focus on the development of novel systems architectures, equipment and installation component technologies to support high volume and low cost composite wing manufacture, assembly and equipping. In conjunction with other projects within the Wing of the Future collaborative framework, WIST will be organised in three key phases, each of two years duration.
WIST includes a number of critical wing technology streams for Airbus including Fuel Systems, Ice Protection and Electrical and Optical Networks and is supported by a selection of strategic partners from respected research and industrial fields.